Decarbonising Dalton Industrial Estate

The project will attempt to develop a credible and actionable route to net zero for Dalton Industrial Estate, a multi-business mixed use industrial site in North Yorkshire comprised of large industrial users and smaller businesses. The plan will include detailed assessments of power, heat, transport, resource and natural capital needs for every business on site, and will propose an action plan to take each business individually to net zero, whilst minimising offsetting. The project will be delivered through five phases that can be summarised as: business needs assessments, quick win reductions, shared onsite opportunities, offsite interventions, and collation and knowledge sharing.